University of Aberdeen and OTAQ Aquaculture Limited

To develop a novel system for the rapid identification of toxic algae species in marine aquaculture waters, which has a database of artificial intelligence trained to recognise harmful algae based on their morphology and molecular and biological characteristics.